House joinery in the South of England from 1880 to 1939

Wood is one of the oldest construction materials, but it continues to be present in today's domestic architecture. By the end of the nineteenth century, architects like C.R. Voysey preferred metal casement windows for their buildings. During the beginning of the twentieth century, timber fell out of fashion. Stereotypical images of Art Deco and early examples of the Modern Movement evoke primarily metal windows and concrete surfaces, not timber. The research focuses on the work of the house joiner in the period between 1880 and 1939, when mechanisation questioned the role of the craftsman.
The proposed research sits across different scholarship studies. The objective is to develop a further understanding of the use of non-structural timber elements in the transitional architecture between centuries and styles. The focus on material culture, which relates to societal, economic, and technological changes, will translate into a better understanding of the different evolution of the various architectural solutions. This proposed new perspective has the potential to bring crucial aspects to the surface for the assessment of the significance of listed buildings within this period.
The scholarly benefits of the research embrace architectural history and the conservation field. The selected period presents a unique opportunity to shed light on the evolution of architectural features in buildings which are often undervalued. This research will inspire future studies by contributing to the cataloguing process and exhibition knowledge of 'the largest collection of British architectural detail in the world', The Brooking. As part of the research, selected elements from the charity's collection will be analysed and contextualised within the wider body of the PhD research, paving the way for a more comprehensive understanding of our architectural heritage.
The research will take a comprehensive approach to changes in how timber was used in domestic architecture between centuries and the architectural styles that represent them. Economic, societal, and technological changes are intertwined with where timber was sourced, how it was processed, and which techniques were used to create joinery elements for the interior and exterior of houses. Three themes will address these aspects. The education of the trade, mechanisation, and tendencies in the industry. These different perspectives, along with the analysis of case studies, will provide a thorough understanding of house joinery in this transition period between centuries, reassuring the robustness of the research.
A literature review on specific topics related to the themes will guide the research by revealing current discussions in the field and gaps in knowledge. Primary archive sources involve historic joinery books to college prospectuses and syllabi held at several university archives, company collections held at the London Metropolitan Archives, The Carpenters' Company of the Guilds of the City of London, technical journals held at the British Library, and historical articles and adverts in magazines like The Builder, Architectural Review and the Architect and Building News. The RIBA Library is relevant for its joinery drawings and documents of the Timber Development Association.